Machine learning informed tidal array optimisation

In light of the recent COP26 summit and continued escalation of temperatures set to exceed those agreed within the Paris Agreement, renewable energy is a paramount element of the future. Tidal stream energy offers significant advantages over other forms of renewable energies with its temporal aspect of predictability and high reliability. Yet, little advancement beyond pilot schemes has been noted, despite the potential for the UK to generate up to 11% of its current electricity requirements. There are various key factors involved in array optimisation, ranging from technical factors including density of the array which influences global blockage across a channel, to operational factors such as sediment transport and shipping lanes.

Initial optimisation attempts were essentially trial-and-error in nature, with vast numbers of simulations carried out and resultant arrays analysed to identify 'optimal' solutions. More recent advances made use of adjoint methods to efficiently calculate the objective function gradient, leading to immense reductions in the number of evaluations required. Though an improvement, the adjoint method is still computationally expensive and is rarely applied to non-idealised cases. A solution with significant potential is the use of analytical wake superposition in combination with the use of simple heuristic techniques, given that wake avoidance is one of the most critical factors in individual turbine power production. Using this approach, it has been shown that arrays within realistic domains of non-linear bathymetry and realistic tidal flow conditions can be optimised far more rapidly than by previous approaches. Currently, these approaches are limited by their wake representation however, as localised blockage, under-resolved turbulence complications and vertical shear over the water column (to name but a few issues) are simplified or altogether ignored.

Machine learning offers the potential to quantify and decrease these uncertainties currently encountered in tidal-array optimisation. Methodologies have already been developed in wind energy research that can be mirrored for application to tidal applications. Machine learning, in the context of uncertainty quantification, relies on a set of validation or input data. This data, for tidal purposes, can be generated by high-fidelity 3-D models such as OpenFOAM or AMR. These high-fidelity models are too expensive to perform optimisation explicitly within, certainly at regional scales where 2-D hydrodynamic models such as Thetis are required to simulate for any reasonable length of time. However, such models are capable of capturing behaviour that 2-D models do not. Therefore, by using a machine learning algorithm that learns these dynamics and most effectively replicates them via 2-D data, a data model is formed that allows for significantly more accurate modelling of wake behaviour. This inevitably leads to superior array optimisation.

In order to achieve the ultimate goal of reduced uncertainty in array optimisation, the underlying physics must first be analysed using fundamental flow past cylinders modelled in the 3-D. Once properly understood and evaluated, machine learning algorithms can be investigated and potentially even become involved within the optimisation process itself.